WASHed in stereotypes: A rigorous and critical systematic review of key gendered claims in the water sector in LMICs

The water and sanitation interventions in LMICs for the last three decades, since the Dublin statement in 1992, not only started recognizing women's role in WASH service delivery, but unfortunately remain riddled with generalized slogans that don't take into consideration the heterogeneity, context and complexities of different communities and their gendered needs. This leads to skewed WASH policies that elevate gender disparities, retain unhelpful gender roles and relations, increase work burdens and ultimately lead to failure of WASH systems. The research challenge is thus to identify and investigate the implications of key gendered knowledge claims, and generate evidence towards better incorporating gender into WASH policy that goes beyond tokenism of quota representation.

The project will be carried out first with a rigorous and critical systematic review that will go beyond synthesizing data and critically analyse the findings and provide direction for the next phase of empirical research. This next phase will adopt participatory-based approach where community will be recognized as contributors of knowledge and innovative methods like transect walks, slogan writing, documentary-filmmaking would be explored.

The key impact would be contributing to the literature and discourse on improving WASH service delivery and gender equality, and provide evidence-based recommendations to advocates, practitioners and policymakers on ways to move from tokenism to transformation. In addition, it would bring spotlight directly to community voices and stories that reflect diversity and complexity, provide direction to future research in this subject and inspire researchers and practitioners to engage in participatory research engaging in more creative methods.

Potential impact
Water-WISER will train a cohort of 50 British research engineers and scientists and equip them to work in challenging environments both in the low-income settings of rapidly growing poor cities and in the changing urban environment of the UK, Europe and other regions with a historic endowment of aging infrastructure. The vision is for a generation of engineers with the skills to deliver the trans-disciplinary innovations needed to ensure that future water, waste and sanitation infrastructure is resilient to the stresses posed by rapid urbanisation, global climate change and increasingly extreme natural and man-made disasters. Our alumni will address the urgent need to re-imagine urban spaces as net contributors to ecological and environmental well-being rather than being net users of vital resources such as energy, nitrogen, phosphorus and carbon. These new leaders will be an essential resource if the UK is to deliver on its commitment to the United Nations' Sustainable Development Goals (SDGs), particularly SDG 6 which calls for universal access to safely managed water and sanitation services, within planetary and local ecological boundaries. This next generation of research engineers will enable UK-based engineering consultancies, manufacturers, and utility companies to grow their share of the expanding global market for water and waste services, for example; in the water services industry from 3% to 10% (an increase of £33 billion per annum) by 2030, and attract significant inward investment.
The research which Water-WISER cohorts enable will form the basis of new innovations in the design and delivery of resilient infrastructure and services. Innovations developed by Water-WISER graduates will inform how growing cities are designed and built in the global south and will be used to inform the re-engineering and replacement of the aging infrastructure on which the UK's water and waste services are currently reliant. Our alumni will form the new generation of leaders who will play a central role in securing a larger share of the international water and waste management consultancy market to UK consultancies. The network of expertise and skills created by Water-WISER will enhance potential for collaborations between major UK players (for example strengthening links between UK consultancy, the Department for International Development, and leading UK water agencies such as WaterAid and Water and Sanitation for the Urban Poor) and between UK companies and partners in the global south including international investors such as the World Bank, European Investment Bank, African Development Bank, Asian Development Bank, Inter-American Development Bank and the International Finance Corporation. Graduates of Water-WISER will enter industry, academia and development agencies having spent a substantial period (minimum of six months) embedded in an industry or development partner organisation delivering their field-based research. Water-WISER students will thus gain a unique combination of trans-disciplinary training, field experience and cohort networking; they are destined for leadership roles in UK and international engineering and development consultancies, academia, international development banks, international agencies such as the United Nations and international non-governmental organisations.